“Red-NLAM” - reducing numbers in laboratory animal models (through improved artificial reproduction rates)

In the UK alone, 1.8 million mice were used in breeding programmes for production of
transgenic mice in 2012, according to Home office figures (about 48% of all animal used in
research).
The creation of genetically modified animals, primarily mice and rats, has revolutionised our
understanding of disease processes in animal models. Transgenic biotechnologies utilise large
numbers of animals: females and males to generate embryos for genetic manipulation,
females to provide a host uterus to support the development of embryos, and infertile males to
induce ‘pseudopregnancy’ in recipient females. Pseudopregnancy is necessary for the uterus
to become receptive to transplanted embryos and is achieved by mating foster females with a
vasectomised (infertile) male, whose seminal fluid contains an active array of proteins and
other factors. Whilst we can’t replace females for superovulation and pregnancy, we have
demonstrated in a previous Proof of Concept study that vasectomised males can be replaced
altogether.
The objective of this project is the development of a prototype vaginal pessary system that
supersedes the use of vasectomised males in the induction of pseudopregnancy and enhances
transgenic embryo implantation rates in the host mothers. These novel pessaries contain
substances that have been identified in mouse seminal fluid that mimic the beneficial effects
of semen without the need for vasectomised males or the large numbers of female mice
needed to produce enough pseudopregnant mice.